Regulatory T cells can be divided into phenotypically distinct subsets which have differential in vitro suppressive capacity

Regulatory T cells can be divided into phenotypically distinct subsets which have differential in vitro suppressive capacity